BLITZ

Help with underpinning science/technologyHelp with modeling/prototypingAdvice on designConcept Generation, preliminary modeling and concept rendering: Multiple concepts to be generated, modeled using 3DCAD methodologies and assemblies..Design for assembly, Iteration and manufacturing optimization:Patent drawing generation, consultancy and iteration: